The Role Of Demand Responsive Transport In Strengthening Rural Communities

Against a background of declining provision and use of bus services in England, the latest generation of flexible, app-enabled DRT services have the potential to better meet needs of local communities where demand is dispersed. There has been considerable recent growth in DRT services in areas with and without existing fixed timetable bus services. DRT services are primarily aimed at improving social inclusion and access to services. Concerns surround cost-effectiveness but there have been few attempts at systematic evaluation of the full social benefits of such initiatives.
This proposal brings together the Centre for Transport and Society at UWE Bristol and the Institute for Transport Studies at the University of Leeds, two internationally leading transport research centres. Our original Evaluation Development Fund (EDF) project assessed DRT’s impact in unlocking opportunities for residents in rural areas. In partnership with the county councils of Essex, Gloucestershire and Nottinghamshire, it has surveyed residents in areas served by DRT services and comparator areas, and it has interviewed DRT users. The follow-up project will build on the original project to examine DRT’s role more generally in strengthening rural communities. There are four key objectives of the follow-up project.

Maximise learnings and impact from data collected in the original project. Our original project looked at DRT services in three rural areas which include pockets of deprivation. To maximise use of data already collected, further statistical analysis of survey data will identify the influence of place- and person-based characteristics on residents’ DRT use and access to opportunities. Narrative analysis of interviews with DRT users will provide rich examples of how DRT can assist with people’s daily lives.
Impacts of DRT on local businesses and other organisations. We will continue investigating impacts of the three DRT services in the original project, but will switch focus from residents to local businesses, public services and community organisations. Semi-structured surveys will be undertaken with a variety of organisations to understand how DRT assists their activities. This will enable the Social Value of DRT to be more fully considered than by only considering residents.
Evaluation of innovative DRT schemes.New DRT services being introduced by the three partner local authorities provide the opportunity to apply our evaluation methodology and research instruments to examine whether alternative DRT operating models can achieve greater social and economic benefits.
Produce guidance and tools for policy makers and practitioners.To maximise the impact of the project, a Social Value toolkit for DRT will be developed for use by transport authorities/providers for assessment of DRT services they are considering or have implemented. A policy briefing will be written based on the empirical findings of the research and policy workshops with each of the three partner local authorities.

Our work will enable the UK Department for Transport, local authorities, service providers and other stakeholders to have a full appreciation of the contribution of DRT, enabling better informed funding decisions. It will also make a major methodological contribution to valuing social impacts of public transport.